H2O-Ganics Technology

"A qualified engineering design consultant can help us develop our ideas through their knowledge of material and mechanical engineering, including the use of computer aided drawing and design, and prototype construction.
The idea could be developed through:
-Optimized design for the gondola – for ‘repeatable manufacture’
- 3D computer aided design model, including ideal build layout
- Manufacture of prototype gondola to assist with development and cost rationalisation of mass manufacture"